UK-Anode: creating a graphite anode supply chain for the UK automotive Li-ion battery industry.

The rapid growth of the EV market in Europe will create an unprecedented requirement for Li-ion batteries in the next decade. To meet this demand, battery manufacturers in Europe have announced new "Gigafactory" projects with capacity around 500GWh by 2028, compared to the 22GWh capacity currently installed. The supply chain for such batteries, including raw materials is predominantly based in Asia. Indeed, there is currently no European manufacturer of anode material capable of supporting the EV market. In Sweden, Talga owns the world's highest-grade deposit of graphite ore and has the opportunity to convert this to anode material to serve the European EV industry in the drive towards electrification and zero emissions.

The main objective of the UK-Anode project is to assess the feasibility of establishing commercial-scale production of Talga's Talnode(r)-C anode material in the UK using the graphite concentrate from Sweden and serving upcoming local demand. This would secure anode material for the UK battery supply chain from one of the very few regional sources of anode material. The main area of focus for the project will be: 1\. Engineering study considering planning, permitting, utilities, infrastructure, regulatory landscape, raw material optimisation, key suppliers, plant engineering and risks; 2\. Evaluation of UK anode market; 3\. Financial modelling and feasibility; and an overall execution plan for an anode business with a UK-based refinery.